Increasing Access to Energy Through Improved Battery Life and Performance

enee.io have developed an innovative IoT-based industrial battery monitoring and management technology. The enee.io battery monitoring system (EBMS) enables automated and remote monitoring of IB systems used in renewable power systems. IB systems are used in Nigeria and Low and Middle Income Countries to store power generated from renewable power systems. Increased use of renewable power systems is key in moving Low and Middle Income Countries from reliance on fossil fuel dependent diesel generators. The EBMS makes clean, affordable and secure energy more accessible for people using renewable power systems by increasing battery life and reducing system cost, ensuring greater and faster take up of renewable power. The system can be used across any size of renewable power system, making it available and affordbale for mini/microgrid users, residential users and those in rural areas.

Access to secure energy supplies is key to improving economic, social, health and education outcomes.